Ballast Hills Burial Ground: Rediscovery and Reimaging

Graveyards and cemeteries, once extramural, are now at the heart of Britain's towns and cities, often frequented by dog walkers, joggers, and tour groups. They were once places for burial and mourning, but urban transformation over the past two centuries has led to the disappearance or repurposing of many graveyards. This has fractured long-standing social bonds and erased shared histories.

We use Ballast Hills Burial Ground (BHBG) in Newcastle upon Tyne as our urban inheritance case study. This post-medieval, non-conformist burial ground near the city centre holds the remains of over 12,000 individuals, including many paupers and marginalised individuals. Despite its historical richness, BHBG largely has been erased over the past century, resulting in limited public awareness of it. Once a gated burial ground on Newcastle's outskirts, it now is a flattened, green space in the thriving Ouseburn Valley, known for its culture and creative communities. Most gravestones have been taken down, with only a few remain upright, a sombre testament to its past use.

This project aims to revive BHBG within Newcastle's historical landscape, resurrecting its history and enabling future research and stewardship. Combining archival research, archaeology, and community engagement, we intend to integrate this historic place into Ouseburn's cultural heritage and British history. The revival of BHBG is especially relevant today, shedding light on marginalized communities and promoting equality, diversity, and inclusion, particularly for the long-forgotten non-conformists. Given its diverse history and uses as a shared green space, connecting evidence is critical for shaping the site's future along with involving academics, residents, and the descendants of the deceased.

This research unites history, library and information studies, human geography, and archaeology with a focus on public engagement through three aims. Aim 1 - enhancing BHBG resource accessibility through a comprehensive audit, conversations with resource holders, a gravestone inscription inventory, and a resource plan to prioritising future actions. Aim 2 - collating stakeholder interests by creating a stakeholder map to identify, analyse, and prioritize stakeholders, leading to a community engagement plan with two participatory activities. Aim 3 - discovering BHBG's historical significance through a desk-based assessment, emphasizing its local, regional, and national importance during the post-medieval period, and developing a research framework tailored to BHBG, linked to related sites in the UK.

Achieving these aims will pave the way for subsequent inquiries, sparking new research questions and, inevitability, the opportunity for additional funding. Our engagement strategy supports co-production and communicating findings through public talks, blogs, and other academic outputs, drawing inspiration from Crossbones graveyard in London, a site that has attracted religious, feminist, radical, and artistic interventions. We aim to demonstrate proof of concept that harnesses BHBG communities to safeguarding the shared ancestry of marginalized individuals, families, and those seeking religious freedom.

The benefits of this project are manifold, including the creation of an open-access integrated resource that will facilitate in-depth academic and genealogical research on buried individuals, non-conformist practices, social history, and the experiences of marginalized groups in the North East.